AI-Driven Museum Companion App

This project is pioneering a transformative approach to museum and gallery experiences, particularly for younger audiences and people with learning disabilities such as ADHD and dyslexia.

The crux of the challenge lies in the existing inaccessible, dry, often esoteric, language commonly used in traditional museum placards and audio guides. While intellectually rich, such language can be off-putting or simply incomprehensible to children, teenagers, those new to the art world, or people with learning disabilities. With this solution I am seeking to dismantle these barriers, creating an inclusive environment that resonates with all age groups and levels of familiarity.

The project will produce a minimum viable product (MVP) of a first-of-its-kind Museum Companion App, a user-friendly interface available on both mobile and tablet platforms. While other companion apps merely offer the same placard information but on a phone screen, this app offers dynamic, engaging, and age-appropriate descriptions of artworks, employing language that is both accessible and stimulating. Imagine transforming a verbose, scholarly essay on a Baroque painting into an accessible and enthralling explanation that educates and captivates the mind.

By leveraging the power of large language models this process can be completely automated - the museums who enroll on the platform will just need to provide access to existing information and technology will take care of the rest! The app will be designed with an expandable architecture, with audio guides being high up on the feature list.

This doesn't stop at museums. The technology has vast potential to extend into other domains like history & different cultures, natural sciences, and even botanical gardens, making educational outings exponentially more engaging across the board. The app offers a customisable experience, allowing users to select topics and themes that specifically interest them, thus increasing its relevancy and usability. For example on a family outing a child might be listening/reading to the simplified description, one parent could choose to learn more about the techniques used in paintings, while the other parent prefers to learn more about the meaning behind them.

This groundbreaking initiative comes at a time when the need for accessibility in education and culture has never been greater. It is not just an app; it's a movement towards inclusivity, engagement, and the democratisation cultural education.